Vexo Water Treatment

An innovative Central Heating water treatment delivery system and super concentrated Inhibitor designed for the consumer market, which afford simple system dosing and annual repeat dosing via the patented delivery system. Providing protection of the Boiler, Central Heating system, increasing efficiency and reducing fuel consumption and Co2 emissions.